Differential effects of methicillin-resistant and methicillin-sensitive Staphylococcus aureus on nasal and pulmonary inn

‘Superbugs‘ (bacteria capable of evading antibiotics) continue to increase steadily in hospitals and in the community. The superbug associated with the greatest public notoriety and clinical significance is methicillin-resistant Staphylococcus aureus (MRSA). MRSA can cause devastating pneumonia and septicaemia. These complications are inevitably preceded by a period of ‘colonisation‘, referring to a state where the MRSA lives in selected sites (eg the nose) without causing clinical illness. This stimulates the intriguing question of why the nose tolerates MRSA while the lung responds with exuberant inflammatory responses.
My application will test the hypothesis that the nose tolerates MRSA because (relative to the lung) it is deficient in molecules (called Toll-like receptors) that recognise bacteria on human cells, and because MRSA specifically switches off production of antibacterial molecules in the nose. These studies are likely to improve significantly understanding of how different parts of the body react to bacteria. In addition, the lining of the nose cannot ‘eat‘ (and therefore clear) MRSA efficiently. The second part of my project will involve transferring ‘eating‘ genes to nasal cells in the lab and observing clearance of MRSA. This novel gene therapy approach represents a potential future treatment for colonisation and infection caused by MRSA.

Technical abstract
Colonisation of the nose with methicillin-resistant Staphylococcus aureus (MRSA) and methicillin-sensitive Staphylococcus aureus (MSSA) results in a relatively ‘silent‘ immunological response, whereas contact with distal airway epithelium results in an exuberant inflammatory response. The aims of this proposal are to develop a greater understanding of the mechanisms underlying this dichotomy and to develop novel strategies for eradication of MRSA. The specific objectives are to address two key hypotheses;
a) MRSA colonisation of nasal epithelium is established through induction of Toll-interacting protein (Tollip) and down-regulation of antimicrobial peptides (AMPs) with known activity against MRSA;
b) Genetic augmentation of the phagocytic receptor Fc RIIa in nasal epithelium will drive effective clearance of MRSA.
Primary human nasal epithelial cells, primary human pulmonary epithelial cells and established human nasal and pulmonary epithelial cell lines will be used to study the effects of MRSA/MSSA exposure on expression of Tollip, TLRs and AMPs. The mechanisms by which MRSA/MSSA affect signalling through TLRs will be investigated. Mechanisms by which expression of the AMP secretory leukocyte protease inhibitor is suppressed will be assessed by analysing the transcriptional factors involved in gene regulation. Gene transfer of Tollip will be used to determine whether tolerance to MRSA/MSSA can be induced in pulmonary epithelial cells.
In an extension of these studies a non-viral vector expressing the phagocytic receptor Fc RIIa will be developed and applied to (classically non-phagocytic) nasal epithelial cells in the expectation that opsonised MRSA/MSSA will be phagocytosed. Studies in mice will determine whether this approach can be applied successfully in vivo.
The proposal would provide diverse training in cell culture, molecular biology, vectorology, gene therapy, quantification of inflammatory cytokines, assessment of phagocytosis, assessment of epithelial apoptosis, confocal microscopy and animal models of inflammation. From a scientific perspective the proposal is likely to dissect mechanisms by which nasal and pulmonary epithelium mount divergent innate responses to potential pathogens. From a medical perspective the proposal may suggest novel therapeutic avenues for the eradication of MRSA/MSSA which may prove to be applicable to other important pulmonary pathogens.